Understanding the future of Canada-UK Trade

The close cultural and economic links that exist between the United Kingdom and Canada provide a
number of opportunities post-Brexit for the investigation of how the two countries may be able to expand
their existing trade relationship. According to Statistics Canada1, in 2017 the total trade between Canada
and the United Kingdom amounted to approximately 27 billion Canadian dollars making the United
Kingdom the 4th largest single trading partner for Canada, after the United States, China and Mexico.
Future policies for expanding trade between both countries can benefit from the opportunity to consider
a Circular Economy approach. A Circular Economy is an economic exchange that integrates social,
economic and environmental sustainability. Instead of the traditional linear economy of extraction,
production, distribution and consumption with significant waste generated in the process, a Circular
Economy leads to energy savings and waste elimination by reducing, recycling, remanufacturing and
upcycling production. Encouraging trade relationships designed to create a Circular Economy for both
trading partners will contribute to their own sustainability goals. However, the measures required for
such a transformation may challenge existing social, institutional, and technological norms. In this
context, understanding the balance between costs and benefits becomes increasingly important to justify
changes. Researching to find the gaps in our current knowledge of trading relationships and the impact
of a Circular Economy approach will assist in determining what that balance might be and what future
measures should be taken.

Potential impact
Impacts of the Proposed Synthesis
This work will identify potential UK-Canada industry circular trade interactions for in-depth future
research and trade opportunities. The report will also include background research to support the
development of a future framework for how UK-Canada trade relationships would be managed and
governed based on Circular Economy principles, including possible dispute resolution mechanisms and
structures and mechanisms for fostering inclusive and transparent engagement of citizens and
stakeholders. Stakeholder engagement would be a basis for ensuring mutual prosperity and sustainability
with special considerations for equity and inclusion, labour, and the environment. The UK, Canada and
other countries may use the research findings when considering other circular bilateral trade
relationships. Business may use this knowledge, potentially spurring more sustainable international trade.